Staffordshire University and Connexica Limited KTP 21_22 R3

To remove the current cost and complexity barriers that SME organisations typically face in accessing the benefits that Artificial Intelligence based analytics can deliver and make them accessible and useful to non-specialist users.